Cyber application

"Holker IT wants to be at the forefront of IT Support Service providers supplying Cyber Essentials accredited products and services to small & medium businesses and organisations in the North West.

Everyday we see the increasing risks posed by cyber security threats. As awareness of these risks grows, so too will the demand for solutions and advice which are Cyber Essentials accredited and we want Holker IT to be one of the regions go to security experts when it does.

To achieve our goal of becoming an expert in the field of cyber security will involve building the cyber security knowledge and skills infrastructure, which will be primarily driven through investment in training and development of our IT engineering team in the areas of cyber security."